Advanced Coating to Enhance Heat Transfer in Power Generation Plants

The broad aim of this project is to enhance the heat transfer coefficient of heat exchangers typically used in the power generation and process industries by applying specialist surface-coating technologies.

One common industrial process involving heat transfer is vapour condensation. Drop-wise condensation, where vapour is condensed as droplets on the surface of a cooling heat-exchanger, is a phenomenon proven to be more efficient than film-wise condensation. Prior research suggests that drop-wise condensation has the potential to increase efficiency by an order of magnitude. The objective of this project is to evaluate and quantify the industrial application of surface coatings that have the potential to induce drop-wise condensation in heat-exchangers, initially targeting those incorporated within power generation plants. The challenges, which relate primarily to the level of attainment and the sustainability of drop-wise condensation, form the research focus of this project.

CalGavin’s research will generate evidence-based data from the operation of an instrumented bespoke test-rig constructed to offer steam to the external surfaces of condensing tubes in a way that emulates the real-life conditions of a ‘shell and tube’ condenser in a typical power generation application. The analysis of data gathered from tests on coatings, exchanger enhancement levels and performance longevity will inform decision taking on the suitability of specific coatings. The ultimate goal is to obtain evidence that demonstrates clear quantifiable benefits to power-generation clients. Given the research is successful, this innovative technology offers users the potential for significant cost savings in equipment purchase, and reductions in both the use of water and emissions of carbon dioxide. Ultimately, it is anticipated that this technology could be incorporated in other condensation applications to provide similar performance improvements and associated benefits.